University of Lincoln and Arden Wood Shavings Limited

To develop effective biocontrol against pathogens in the poultry rearing industry by producing novel supplement wood shaving products to manage disease burden by environmental decontamination.